Antidate IV

Antidate is a female-led, youth focused anti-dating app. It's the Antidote to modern dating woes. We are looking to InnovateUK to support us in protecting our London-born, London-based brand.